Table Top Flow Wrapper

For bakers who want to grow their business, our table top bagging machine, wraps and seals, over one thousand different products per day, allowing access to larger commercial contracts.